Recovery of metals from wet oily sludges

We wish to demonstrate that metals can be economically separated from wet oily sludges, and
thus show that these toxic sludges need not be burnt or sent to landfill as at present.
In spite of the loss of metal and the environmental damage caused by combustion/landfill, this
can still be cheaper than current separation methods. This is largely because existing
separation plants use a combination of high temperatures, vacuum, and solvents which makes
these desorption plants expensive to build and run, and challenging to run safely. In the case
of the very high volumes of iron containing wastes generated by the metal working and metal
producing industries, the value of the reclaimed iron is often insufficient to overcome the high
costs of processing.
In contrast to these existing systems, our laboratory experiments appear to show that
separation can be made to occur at room temperature, using an unusual mechanical separation
technique, which we think “shears” the oil off the metal particles. Once separated, the metal
falls through the water, while the oil rises to the top. Using this technique, we have already
produced solids with a high enough metal content and a low enough oil content to be
commercially useful, and has done this with wastes from a variety of sources.
However, it is not clear whether these experiments can form the basis of a commercially
viable system. We cannot predict how (or even whether) the fluid mechanics of our threephase,
oil/solids/water separator will scale upwards. We have therefore decided that we need
this preliminary feasibility stage to investigate this, prior to considering whether to attempt to
design and build a proper development prototype.